Using collaborative visual research methods to understand experiences of mental illness, coercion and restraint in Ghana and Indonesia

There have been many concerns over the human rights of people with mental illness in developing countries, particularly the use of chains, beating, confinement in cages, and other harmful practices by traditional and faith healers. The use of restraints, confinement and other mistreatment is harmful to physical and mental health, can increase stigma and make it difficult for people with mental illness to recover and be included as productive members of society. It has been suggested that partnerships between traditional and faith healers and health workers could help to prevent human rights abuses and enable people with mental illness to get treatment and care. However, it can be challenging to establish such partnerships and bring about change. Healers and health workers use different approaches to mental illness which can conflict, and healers can feel as if their knowledge and experience is not recognised. There can be complex reasons for using chains and other restraints, which are often not well understood. There are also many different types of healers in developing countries who carry out different practices. Health systems also differ between countries and mental health workers operate with very few resources. Therefore, the best ways in which to improve the treatment of people with mental illness and create partnerships between health workers and healers is likely to vary.
This project will explore the experiences of people with mental illness and their families in Indonesia and Ghana, the reasons why people with mental illness are restrained and attempts by health workers to create partnerships with healers and stop human rights abuses.
We have chosen these countries because there have been similar reports on the mistreatment of people with mental illness by healers and there are attempts by governments, charities and others to prevent human rights abuses and improve treatment. These include changes in the law and training of new mental health workers. In this study we will use documentary film as our research method. This is because film is easily accessible in different languages, and can use images as well as words to gain a deep insight into people's experiences from their own perspective. Film is also more accessible to people who do not have much education and cross-culturally. With the consent of the people involved, we will film the experiences of people with mental illness in Ghana and in Indonesia who have experienced restraint, their families, healers and health workers. We will also document attempts to create partnerships between healers and mental health workers in the two countries. We will conduct interviews with the participants, which will also be filmed if they agree. We will use the footage to create documentary films that will be used to learn more about the social and cultural context that might lead to the use of restraint such as understandings of mental illness, family relationships, distance from mental health services, and the cost of getting treatment. We will also learn more about the best ways to create partnerships between healers and mental health workers to prevent human rights abuses and support people with mental illness to recover and take part in their communities, as well as the challenges they face. We will share the findings of the research between the two countries so that they can learn from each other. We will also show the film to people such as mental health workers, politicians and families so that they can understand more about the experiences of people with mental illness who have been mistreated, the circumstances around the use of chains and other forms of restraint, and the best ways to prevent human rights abuses. We hope that this will lead to improved treatment and protection of people with mental illness in the two countries, and similar developing world settings, and enable them to participate as respected and valued members of their communities.

Potential impact
Who will benefit from this research?
This research will be of benefit to persons with experience of mental illness, their families, mental health workers, traditional and faith healers, policy makers, NGOs, civil society and human rights organisations, lawyers and members of the general public. The research findings will be relevant for people living and working in Ghana and Indonesia, as well as those in other low- and middle-income countries where there are similar concerns around human rights abuses of persons with mental illness, and use of traditional and faith healers.

How will they benefit from the research?
Mental illness can increase household poverty through costs for care and loss of earnings and is more common among the poorest in society. Improving the care and treatment of persons with mental illness can help them to contribute to their families and communities and reduce inequalities. The films and case studies produced through this research will provide insight into the experiences of people with mental illness who have been restrained or subjected to other forms of maltreatment, and into the challenges and opportunities for mental health workers and healers to work together to prevent these practices and improve treatment and care. The films will provide evidence of best practice that can be used by mental health workers, healers and others working with people with mental illness to develop new approaches to developing collaborations and promoting social inclusion. This will in turn help to support the recovery of persons with mental illness, and their economical and social participation in their communities. The research will provide information and tools for the application of participatory and visual methods to mental health research and advocacy, which will be of use to NGOs, advocacy groups, mental health researchers and others in working to promote the human rights and social inclusion of persons with mental illness. The research findings will also be useful to policy makers, lawyers, police and advocates to inform the implementation of mental health policies and practice which aim to prevent human rights abuses in Ghana and Indonesia and similar settings.

What will be done to ensure that they have the opportunity to benefit from this activity?
We will work closely with stakeholders throughout the research process to make the findings relevant and useful for local audiences. We will hold two workshops in each country at the beginning and close of the research, which we will facilitate with local partners from NGOs and arts organisations. We will invite persons with experience of mental illness, family members, health workers, and healers to participate in the workshops to understand their views and experiences and develop the research questions and methods. In the second workshop we will show rough cuts of the films produced and discuss the best ways to make the films accessible to local audiences. We will also facilitate a workshop on the use of participatory and visual research methods in each country for interested researchers, NGO workers, civil society/arts organisations, and film-makers to build capacity on the use of applied arts-based/visual methodologies. The workshop will be based on the PI's previous experience in visual methodologies short courses in various countries (e.g. UK, Philippines, Taiwan, Canada, Australia). By the end of it, each participants will have developed a short proposal for a visual research in their topics of interest.

The films will use local languages as well as subtitles so that they can be understood by different audiences, and will be made freely available on line. Short clips of the film will also be distributed through social media. Training materials on the methods, anonymised findings and case studies will also be made available for use by advocacy organisations, researchers and health educators.